Seismic III (AI) - Automated Standardisation and Customisation of Platforms

The SEISMIC III(AI) project, led by the Seismic Group in collaboration with Birmingham City University, is an ambitious initiative that builds upon the success of the previous IUK-funded SEISMIC I&II projects. These projects established a robust framework for standardising construction elements and processes without integrating artificial intelligence (AI). SEISMIC III(AI) evolves this premise by incorporating advanced AI technologies to identify and validate existing standards within the industry, thereby proving the feasibility of AI to develop these into scalable, efficient platforms.

SEISMIC III(AI) seeks to harness the power of AI to address one of the construction industry's longstanding challenges: the efficient standardisation of design elements across various construction projects. By analysing extensive databases containing hundreds of thousands of architectural drawings, the project aims to extract data and discern patterns of standardisation. This innovative AI-driven approach is designed to transform the development and implementation of construction platforms, making the process more efficient and significantly enhancing productivity in the sector.

The primary objective of this project is to improve construction productivity by creating AI-identified platforms that allow for the standardisation of design elements, which can be replicated at scale. Such standardisation tackles critical inefficiencies in the construction process, including reducing design and assembly times, minimising material waste, and notably, cutting carbon. The initial focus of SEISMIC III(AI) is on residential buildings---a sector where demand is high and the potential for rapid scalability is critical. However, the methodologies and outcomes are designed to be adaptable, with the potential to extend to other building types and infrastructure projects in the future.

The environmental benefits of this project are significant, aligning with global sustainability goals by promoting reduced carbon footprints and more resource-efficient construction practices. SEISMIC III(AI) is not just about technological enhancement but also about setting new benchmarks for how buildings are designed and constructed. This project stands as a pioneering initiative that could redefine industry standards and practices, which offer a model for future construction projects.

The insights and methodologies from SEISMIC III(AI) can provide a blueprint for integrating AI into standard construction practices, which will promote greater efficiency and sustainability across the industry.